Adaptavate: Using construction waste as feedstock for carbon-negative plasterboard alternative

Adaptavate has developed Breathaboard: a groundbreaking, innovative drop-in plasterboard alternative. In collaboration with project partner the Biorenewables Development Centre (BDC), Adaptavate are innovating their industrial process for streamlined manufacturability and cost-competitiveness. UK-SME **Adaptavate** develops and commercialises innovative bio-based material solutions that disrupt conventional construction industry material flows. Adaptavate has historically collaborated with **BDC** on successful InnovateUK/ERDF projects.

Plasterboard is responsible for 3.5% of all UK greenhouse gas emissions. Inefficient production accounts for 67% of life-cycle-emissions \[Maskell,2017\]. Traditional gypsum plasterboard's impermeability heightens moisture levels, increasing condensation leading to poor indoor air quality, mould growth, occupant health issues, and decreased thermal efficiency, directly increasing energy bills.

In this 24-month project they will advance Breathaboard by incorporating hard-to-recycle waste, reducing the negative impact of this polluting waste stream, and permanently locking up the carbon in the boards. Residual and end-of-life waste from Breathaboard is fully compostable and a valuable soil additive, this will be tested and validated by BDC.

In addition to offering a carbon-negative, circular solution, Breathaboard significantly improves on state-of-the-art plasterboard performance on density, thermal conductivity, indoor air quality (reducing mould and mildew), and applicability and scalability, with the same installation process as gypsum plasterboard.